Understanding a novel inter-subunit interaction that regulates PIEZO1 force sensing

Cells in the human body have proteins that help them to sense and response to forces that are created e.g. by the heart. Malfunction of such proteins is associated with a number of diseases including cardiovascular diseases e.g. heart failure, arrhythmia, hypertension, and abdominal aortic aneurysm and neuronal diseases e.g. Alzheimer's. There are different forces that are created in organisms which these proteins are required to sense and respond to, including forces that different cells in the cardiovascular system experience. The mechanism of force sensing by proteins in the cardiovascular system is poorly understood. Our study will focus on PIEZO1, a critical mechanical sensor found in the membrane of cells that line the inner wall of blood vessels (endothelial cells).

Despite recent progress, our molecular understanding of PIEZO1 is mostly based on static structural data. This study aims to change the current paradigm by combining computer simulations with experimental validation to provide novel insights into the regulation of PIEZO1 sensitivity to mechanical tension. Importantly, this study will focus on a novel mechanism that we identified, referred to as the handshake interaction, which our pilot data suggest that regulates how PIEZO1 senses force. Our data also suggest that anionic lipids that are found within the cell membrane are critical for the regulation of the handshake interaction and other aspects of PIEZO1 force sensing. New knowledge about PIEZO1 force sensing will result in a major breakthrough in this field as it will help us to understand how force is sensed in cellular processes; this can explain how the same protein can sense different tensions in different cells that have different membrane lipid compositions. As such, the outcome of this study will allow structure-based drug design for human diseases that are related to PIEZO1.

Our hypothesis is that PIEZO1 uses a novel handshake mechanism between subunits to regulate the channel's mechanical sensitivity in lipid-dependent ways. The main aim of this study is to use our established simulation protocols to explore our hypothesis and test its validity in laboratory experiments.

Objectives:

Determine how handshaking in PIEZO1 channels regulates their activation and sensitivity to tension and shear stress in the endothelial membrane.
Determine how anionic lipids in membranes regulate handshaking and PIEZO1 sensitivity.
Evaluate and refine the computational models using patch-clamp electrophysiology and molecular biology techniques.
The outcome of this study will be novel as it will rationalize how a very biologically important channel senses force and explain for the first time PIEZO1's capacity for context-dependent mechanical sensitivity. Moreover, basic principles derived from these studies i.e., how force is sensed by mechanosensitive channels in a lipid-depended manner may eventually be generalised to other mechanosensitive channels, especially channels with curved TM region such as PIEZO2. Therefore, this study has the potential to change the way we think about the role of the cell membrane in mechanosensation. This work fits extremely well with the BBSRC priority area: Understanding the rules of life (Theme 1: Advancing the frontiers of bioscience discovery) as we propose to use state-of-the-art computational and lab-based techniques to answer fundamental questions in biology that can be transformative for science and society. It is also aligned with BBSRC's Forward look for biosciences that identified data-driven methods as key to unlocking key complex biological questions.